Universal Algebras and Residual Finiteness

The project will be focussed around universal algebra, and aim at classifying when certain varieties of algebra are residually finite, as well as looking at residual finiteness of direct and subdirect products. I particular, one aim would be to try and find necessary and sufficient conditions on the type of an algebra to conclude that a direct product is residually finite if and only if its components are residually finite. There will also be investigation into the related notions of subalgebra separability and finite divisibility of algebraic structures.

At least 100 hours of work in SMSTC modules.